Quantum GaN-O-Photonics

The candidate will be performing experimental research on semiconductor devices consisting of Gallium Nitride and Aluminium Nitride. Specifically, they will manufacture their devices using the university cleanroom facilities and perform characterisation using optical techniques of photon counting, spectroscopy and correlation spectroscopy. The project will focus on the quantum physics of light matter interactions in the semiconductor, which may ultimately find application in quantum technology (though applications are out of the scope of this research project). Examples include single photon generation and non-linear optical effects. The candidate will be expected to publish their work in a peer reviewed papers and a thesis for examination by the university.